StreamKit: a simple, integrated online tool for processing user-submitted radio content

StreamKit (working title) is a web-based system that allows radio broadcasters to acquire and process user-submitted audio content. That could include anything from music to speech to soundscapes.

Our product provides users with a simple uploader that captures all the supporting information the broadcaster needs. It manages the moderation and approval/rejection of uploaded audio. And it provides a mechanism for onward import into the broadcaster's playout system.